AI powered SME discovery tool to boost SME inclusion in public sector procurement

GoDiverse's AI-powered SME discovery platform transforms UK public sector procurement by automating the identification and engagement of small and medium enterprises under the new Procurement Act 2023 framework. Our technology addresses a critical market failure where SMEs, despite representing 99.9% of UK businesses and employing over 16 million people, receive only 20% of the £194.8 billion annual public procurement spend.

Our integrated solution tackles the three main barriers preventing SME access to public contracts. First, **intelligent supplier matching** uses machine learning trained on UK procurement data to automatically identify qualified SMEs based on contract requirements, capabilities, and geographic proximity. This reduces procurement teams' supplier discovery time from months to days while ensuring comprehensive coverage of the UK's diverse business ecosystem.

Second, our **accessibility analysis engine** uses natural language processing to scan tender documents and identify language, requirements, or criteria that inadvertently exclude smaller suppliers. The system suggests specific improvements to increase SME participation while maintaining procurement integrity, directly supporting contracting authorities' duty under the Procurement Act 2023 to "have regard to SME participation."

Third, we provide **automated compliance reporting** that generates the social value documentation and transparency reports mandated under the new regulatory framework. This eliminates the administrative burden that 76% of SMEs identify as a significant barrier to public sector engagement.

The platform integrates seamlessly with existing government systems including Find a Tender service, providing real-time compliance monitoring and predictive analytics for supplier performance. Economic impact measurement, adapted specifically for UK regions, demonstrates how increased SME engagement drives local job creation, innovation, and economic growth.

Our approach is particularly relevant given the new government's commitment to supporting small businesses and driving inclusive economic growth. The Procurement Act 2023 creates immediate, mandatory demand for solutions that help contracting authorities meet their SME engagement obligations while providing smaller suppliers with fair access to opportunities.

As a tech company founded by ethnic minority entrepreneurs, we understand the challenges facing underrepresented businesses in accessing both funding and procurement opportunities. Our platform specifically addresses these barriers through AI-powered automation that reduces bias, increases transparency, and ensures all qualified SMEs can compete fairly for public sector contracts.

The solution supports the UK's digital transformation agenda while delivering measurable economic benefits through increased SME participation in public procurement, creating a more competitive, innovative, and inclusive marketplace that benefits both public sector buyers and the broader business community.